Development of markets for the commercialisation of a fluidized bed carbon fibre recycling process

The University of Nottingham have developed a fluidized bed process for recycling carbon fibre composite materials. It's unique feature is that it is capable of processing contaminated and mixed waste from end-of-life components. In this project commercial applications for the carbon fibre recyclate will be developed. The recyclate processing route will be to make non-woven fabrics using technology already demonstrated by the Collaborating Partner and then develop end markets for this material.